Molecular Mechanics of Enzymes

Laser light can be used to perform multiple roles, including sensing, manipulating and moving objects within a laser trap (so-called optical tweezers). It is remarkable that the application of light allows one to exert minute optical forces on individual protein molecules. By pulling on individual molecules it has been possible to study DNA and protein structures in great detail. The pulling and unfolding of proteins has revealed the intramolecular forces that give them their three-dimensional structure. Optical tweezer experiments have also allowed the direct measurement of pico-Newton forces that are exerted by individual motor proteins. However, optical tweezers and other single-molecule techniques are currently not sensitive enough to resolve femto-Newton (fN) forces, and hence not all molecular forces can yet be investigated. An important, but so far poorly understood example is the miniscule fN forces that are exerted by active enzymes when they are catalysing reactions in living systems.

This research programme will develop an entirely novel and much more sensitive alternative optical tweezer technology. The nanosensors developed in this programme will provide optical 'hands' that can probe and feel-out fN forces of enzymes. This allows precise sensing of the energetics of conformational changes of enzymes, i.e. their own deforming motion, for the first time. Such measurements will provide fundamental insights into the forces that drive the conformational changes that are required for catalysis. We will visualise the enzyme movements and this will allow us to develop more accurate models to predict how these very important molecular machines function. Our approach will unravel nature's design principles for a class of nanomachines that carry out most of the important biochemistry and molecular signalling that make our bodies work.

The technology developed in this programme will not only sense forces exerted by enzymes, but allows us to manipulate the complex motions of active enzymes. Such control offers the possibility of making some patterns of molecular organisation in an enzyme more likely than another, and can be used to control enzymatic activity. Demonstrating this capability will prepare the ground for future manipulation and exploitation of synthetic biomolecular machinery and designing enzymes for specific chemical or medical tasks.

Our pathway to impact work will demonstrate the extreme sensitivity of our technology in healthcare diagnostic tests that we will develop for human pathogens. Nanosensors will be modified by attaching enzymes. This will allow us to measure pathogen-specific signals during enzymatic breakdown of different sugars present on cell-walls of the human fungal pathogen Candida albicans - a pathogenic fungus that causes around 250,000 blood stream infections per year. This measurement will enable a more rapid identification of fungal pathogens than current microbial diagnostics of infections based on cell cultures. This approach will be tested on samples provided by the Fungal Immunology Group, AFGrica, located in Cape Town, South Africa.

Potential impact
This research programme will develop a breakthrough nanosensor technology that allows us to visualise processes at the nanoscale, and watch and manipulate enzymes at work. The application of this technology will instigate entirely new domains for 1) biomolecular analysis, 2) optical control of enzymes, and 3) the treatment of human disease.

1) The ability to directly visualise enzyme activity on nanosensors opens up new areas for enzyme-based biomolecular analysis. For example, by monitoring the activity of enzymes such as glucosyl hydrolases directly with light one can realise novel ways of rapidly detecting carbohydrates and analysing their molecular composition. This capability will translate into various important applications. We will demonstrate one of these applications in our pathway to impact work (aim 9) by detecting and analysing carbohydrates from the cell walls of fungal pathogens. We will use our nanosensors to diagnose human fungal infections more rapidly than current microbial diagnostics of infections based on cell cultures. We will construct a portable analysis device as part of our pathway to impact work so that we can introduce this bioanalytical capability to various industrial laboratories. Future industrial application areas include veterinary and plant biotechnology industries, and the area of biofuels.

2) The technology developed in this programme can provide novel means to optically control enzymatic activity, a capability that sets the stage for future, potentially high-value applications of enzyme-linked nanoparticles: in bioreactors; for controlling enzymatic activity in drug delivery; and for various photodynamic healthcare applications.

3) The enzyme-linked nanoparticles developed in this programme can furthermore find use in the treatment of human disease. As part of aim 9, we will target the enzyme-linked nanoparticles onto the human pathogen Candida albicans to study the rapid break-down of the cell wall by nanoparticle sensors now acting as antifungal agents. This opens up the important application of our technology for addressing antimicrobial resistance (AMR).

UK and international markets

Taken together, these various applications can have an impact on UK markets which are part of the international medical sensors market which is expected to reach USD 15.01 Billion by 2022 (MarketsandMarkets). A multitude of other industries will benefit from our programme in nanosensing sensing, including analytical sensing (USD48.4 billion international market), analysis instrumentation (USD10.2 billion international market) and more. In the longer term multiplexed nanosensors will benefit from sensor signal analysis based on artificial intelligence, a combination that will allow us to realise advanced applications in health, environment, and security. For more details on this exciting trend we refer to the recent article "Sensor Intelligence enabling Industry 4.0", http://www.industryweek.com/technology/preparing-manufacturing-s-future-industry-40.

Carbohydrate sensing and analysis is vital to a broad range of fields in medicine, biology, chemistry, and pharmacology. The analytical sensing instrumentation international market is estimated to be 48.4 billion Euros for 2016 (L1, and growing). The Personalized Medicine Drive Protein Analysis international market is expected to reach USD19 billion in 2023 [L2].

Links to web sites (L):

L1: http://www.marketsandmarkets.com/Market-Reports/life-science-chemical-biotech-instrumentation-market-38.html)
L2: https://globenewswire.com/news-release/2018/10/01/1587517/0/en/Applications-in-Personalized-Medicine-Drive-Protein-Analysis-Market.html